FAB (Fast, Affordable, Better care)

FAB will focus on health/wellbeing and advanced digital technologies.to improve the physical and mental health and wellbeing of vulnerable older and disabled adults, carers, and NHS staff.

**Challenge -** The restricted adult social care capacity results in 15,000 UK hospital beds are occupied by medically fit-to-leave people who are awaiting domiciliary care to be available and arranged. This costs the NHS over £4.3bn/year.

FAB will allow 6 month UK-based collaborative R&D to conduct a people-centred study of the platforms technical and commercial feasibility.